Evolutionary history of recombination on newly evolved sex chromosomes

Strategic Research Priority: World Class Bioscience

Sex chromosomes have evolved countless times in numerous animal and plant species and represent an important example of evolutionary convergence. Despite the prevalence and importance of sex chromosomes, we understand little about their early evolution, largely because our knowledge is limited to systems with ancient and highly derived sex chromosomes. This project will address the early stages of sex chromosome evolution in an emerging model system, the guppy, to answer questions about how and why sex chromosomes emerge, under what conditions they are maintained, and how they diverge.

Project
Sex chromosomes originate from autosomes, and form when recombination is halted between the emerging X and Y chromosomes. Halting recombination between them allows the nascent X and Y chromosomes to diverge from each other, leading to differences in size, coding content and repeat elements. The evolutionary consequences of recombination suppression between the sex chromosomes, including loss of gene function on the Y, sexualisation of gene expression of the X, as well as a host of others, have occurred repeatedly and independently in scores of lineages, and sex chromosomes therefore represent a case of massive evolutionary convergence. Moreover, the crucial connection between sex chromosome divergence and recombination makes sex chromosomes a compelling model for the study of the interplay between selection, adaptation and recombination.

This project is designed to study the early stages of recombination suppression in order to identify the mechanism by which sex chromosomes diverge. The project will utilize evolutionary genomic analysis using existing genome assemblies, as well as DNA-Seq and RNA-Seq data generated specifically for this project. The student will learn a range of bioinformatics and wet-lab genetic techniques for the analysis of genomes, and will work closely with the supervisor and other members of the research group.